Compostable Vases

Lettuce Flowers is a successful edible flowers business with sustainability as a core brand value that we aim to reflect though all aspect of our products, including containers and vases. Development of an aesthetically pleasing vase using environmentally friendly materials, whilst offering a cost effective solution, is a worthy design challenge. A container design that satisfies key performance criteria would greatly benefit our business and generate tangible on-going environmental benefits.